Sensing and measurement system for uFraction8's novel cell recovery technology

Microfluidics devices are widely used in cell analytics and cell sorting devices in laboratories all over the world. uFraction8 Ltd developed novel microfluidics based, industrial scale cell harvester with the immediate application in microalgae industry. Successes in harvesting microalgae cells as well as in small scale trials with other types of cells provided preliminary support for that other cell types (such as mammalian cells, stem cells, fungi etc), which represent diverse morphologies and viability profiles, can also be effectively harvested with uFraction8 device without causing any harm to the subject of harvest. To be able to determine the impact uFraction8 device will have on sorting those cells, reference datasets resulting from complex analyses are needed. uFraction8, being an early, small start-up will collaborate with the National Physical Laboratory who will provide necessary expertise, access to measurement infrastructure and bespoke knowledge of parameters which need to be addressed to answer all these important questions. Both this collaboration and the datasets are crucial for supporting the expansion of this disruptive technology to other markets that rely on and benefit from cell sorting and processing, including pharmaceutical and food industry as well as other substantial markets, thus enabling more efficient and sustainable cell-based production.